ProDrive - Enhanced Vehicle Security System

This project addresses the scope of urban infrastructure by providing an incremental improvement to a community service, which will lead to it being more resilient, secure and smarter through the use of modern sensors, and connected vehicles. Protrack have a commercially active tracking system with a strong customer base. This project seeks to develop and add new functionality to address a specific industry need among fleet operators. The system will make use of the existing infrastructure used by telematics systems in terms of the connectivity between vehicle and the management team at base. The product will support the one of the main benefits of telematics systems which is to combat the risk of theft. The solution proposed will use innovative techniques to achieve increased security and improve the efficiency and effectiveness of fleet operators. In addition there are important benefits for the community in terms of reducing environmental pollution. Overall the project will deliver an incremental benefit to the smart city.